Queen's University of Belfast and Crossland Tankers Limited KTP 21_22 R2

To use advanced multiphysics modelling and machine learning technologies to improve tank manufacturing and market competitiveness.